Developing people-centred applications for a smart glove

This project, a collaboration between Action Sense and Nudge Reality, aims to develop and commercialise advanced sensor gloves designed to transform safety, training, and immersive experiences across various sectors, including construction, healthcare, and entertainment. The sensor gloves will integrate cutting-edge haptic feedback and resistance features to provide real-time feedback, enhanced user engagement, and improved precision in diverse applications.

In the construction sector, the project will enhance worker safety and training by providing realistic simulations of on-site scenarios. The gloves will help reduce accidents and improve compliance with safety protocols. In healthcare, the project aims to improve rehabilitation and surgical training through precise motion tracking and tactile feedback, leading to better patient outcomes and more effective training for healthcare professionals. In the entertainment sector, the project will create more immersive and interactive gaming and VR experiences, offering unprecedented levels of interaction and making virtual environments feel more real.

The project focuses on integrating advanced haptics and resistance into wearable technology, setting new benchmarks for comfort, durability, and functionality. The global smart gloves market is projected to grow significantly, driven by the increasing adoption of wearable technology in various sectors. This project aims to capture a substantial market share by offering superior products. By improving safety and training efficiency, the project will contribute to reducing workplace injuries and enhancing the quality of life. In healthcare, the gloves will support better rehabilitation processes and surgical outcomes.

Action Sense specialises in developing advanced wearable technologies with a focus on precision and user experience, while Nudge Reality is an XR specialist that leverages immersive technologies to enhance training and entertainment experiences. The project is expected to span over \[insert duration\], with key milestones including prototype development, testing phases, and market launch. Public funding is sought to accelerate development and reduce financial risks. This funding will be crucial in attracting further investment, securing partnerships, and bringing the product to market faster.